University of Strathclyde and Lifelink KTP 24_25 R5

To embed an innovative digital platform capability for the integration, digitisation, and automation of Lifelink's diverse data sources, to enhance operational efficiency, and support the provision of evidence-based insights for strategic planning and improved mental health service delivery.